Prometheus

We are engaged in developing Energy systems as a renewable energy system. Advances in materials technology has enabled the manufacture of thermoelectric generators with a significant commercial potential. We seek to develop and optimise this technology for the terrestrial sector as well as to introduce the technology in the aerospace sector where stand-alone thermoelectric generators can have a strong commercial impact.